Novel Mg ion cathodes for Next Generation Rechargeable Batteries

Investigating polyanion Cathode materials for effective reversible Mg Ion intercalation. Particular focus placed on Magnesium pyro- and orthoborates, with synthesis studies as well as fundamental material characterisation. Select materials will be analysed in sample cells and compatibility with existing Mg electrolytes will be tested.